Melting Buildings: Re-imagining architecture through the sonification of spaces and built structures.

Whereas the intersection of architecture and music has historically focused upon their shared use of mathematical proportions and their immersive character, this PhD develops a novel approach to sonically articulate the phenomenological experience of buildings through site-specific sonification. Informed by Lefebvre's theory of rhythmanalysis and by a rich history of intersectional practice between music and architecture, the project explores existing and new methods for producing sonifications, alongside a diverse portfolio of original site-specific works that reflect, document and intervene in a selection of public buildings and spaces.